Study, assessment and proof of market potentials and economics of a new hybrid solar cell technology for portable devices and building-integrated photovoltaic applications

The majority of photovoltaic (PV) market is currently based on crystalline silicon, which they
suffer from relatively high production cost at large scale due to tedious processing condition,
which may escalates its payback time. Silicon based modules currently cost 0.65 £/Watt and
have efficiencies less than 20% which is far from industry's targets of 0.03 £/Watt. This calls
for the development of new types of PV cells, having the potential to radically diminishing
manufacturing costs, through the development of organic, inorganic or hybrid materials
systems that can be employed as thin films.
Nava technology, spun out from Cambridge University's Physics Department, has developed a
unique and patent-pending Nanoscale Inkjet Printing (NIP) technology for Nanostructured
hybrid organic-inorganic PSC, which promises a significant enhancement in device lifetime
by x4 and a substantial 60% cost reduction through materials engineering along with
utilization of scalable and inexpensive synthesis and manufacturing techniques. Its higher
efficiency, reaching 21% from 0.5 cm2 devices, combined with its lower cost of both
precursors and processing routes as well as improved stability compare to alternative organic
PV, will enable far greater applications to become economically viable, e.g. electricity
generation from building-integrated PV; its exploitation as a result contributing towards
achieving more cost-effective PV systems.